Participative governance and collaborative integrated management at catchment scale for sustainable intensification of smallholder family farming.

The research and partnership activities are framed by and will build a 'research platform' capable of investigating the following propositions:

The promotion of sustainable economic development and welfare in rural regions of Brazil depends on local/regional responsibilities relevant to the 'food energy water environment nexus':
1. integrated management of the 'nexus' must be underpinned by sustainable management of water resources, which in turn depends on management of land;
2. many inter-dependencies of environmental processes and human activities occur within catchment boundaries, and create a strong logic for assessment and management of natural resources and rural economy at a catchment (or sub-catchment scale);
3. sustainable management of land, water and energy use depends on the actions of farmers, other land users, businesses and communities as regulated by delegated local/regional authorities;
4. sustainable and integrated management of the 'nexus' thus depends on local/regional responsibilities and requires inclusive deliberation and action at the local/regional level under the frameworks of existing law and multi-level government;
5. catchment management programmes to enhance and sustain multi-functional landscapes must be built from existing agency responsibilities, organisations and partnerships, supported by provisions for inter-locality and inter-sectoral collaboration and coordination;
6. provisions for genuine and effective public participation can create a forum for information sharing and deliberation, essential to integrate national policies with local economic and social goals, whilst using local knowledge, acceptance and 'ownership' to enhance assessments, planning and actions;
7. the complexity, temporal and spatial scales, dynamics and trade-offs of 'nexus' management at catchment scale necessitate an adaptive and 'analytic-deliberative' management cycle.

These propositions similarly apply to the challenges in the UK of sustainable intensification of agriculture whilst conserving and enhancing multi-functional landscapes.

Potential impact
ODA compliance:

In 2012 the Brazilian state of Espirito Santo (ES) had 3.62 million inhabitants (86% urban, 14% rural). Approximately 110,000 inhabitants or 22% of the rural population were poor, and mostly employed in agriculture. Family farming makes up 80% of rural businesses, 36% of cultivated area, 64% of rural workforce, 44% of rural revenues, and 13.2% of state GDP. The importance of smallholder family farming for economic development, poverty reduction, minimisation of social inequality and food security is recognised in ES and nationally. Despite ongoing and planned national, state and municipal governmental actions to support family agriculture, there is a lack of models to promote economic development and welfare through sustainable intensification of agriculture. This project will provide a pilot for Brazilian regions most in need of sustainable economic development, in a way that is adapted to diverse local and regional specificities, including sociocultural characteristics, economy, environment, politics, institutions and technology. Knowledge exchange will also occur through existing UK-centred networks and research collaborations with research and development programmes aimed at sustainable intensification of smallholder farming in China. Beyond this transferable lessons will emerge from the research platform developed by this project of relevance to sustainable intensification of smallholder farming in poor regions of India and other developing countries.

Impacts for research in Brazil will include?
1. Increased and direct exposure to international research on integrated, collaborative and adaptive approaches to environmental management and sustainability; and specifically research on collaborative catchment management in the UK, other EU countries, USA, Australia and China through existing UK-centred research networks.
2. Strengthening and consolidation of research lines linked to research groups (at UFES, Incaper, Embrapa and Universidade Positivo - UP) and of postgraduate programmes associated to the proposed project (Environmental Engineering, Vegetal Production, Social Science and Geography at UFES; and Environmental Management at UP). Special reference is made here to the potential increase in the number of technical publications in journals of international repute by members of the Brazilian team of researchers affiliated with these postgraduate programmes. This is one of the main criteria used by the Brazilian Government (CAPES) to assess the performance of a postgraduate programme.
3. Promotion of the internationalisation of the technical and scientific capacity building of UFES' researchers (via short visits and sabbatical programmes to UK universities and research institutes) and PhD students at UFES and UP (via UK-Brazil collaborative study programmes at UK academic institutions).
4. Strengthening and expansion of the direct collaboration between UK and Brazilian research groups. Existing collaborations include: LabGest / UFES with SOAS, University of East Anglia, Institute of Development Studies, Portsmouth University, and University of Cardiff.

Multiple benefits and impacts are expected from the international collaboration and information exchange in this project. Specific examples are the lessons for catchment management in Brazil that can be drawn from UK technical expertise and lessons to date from the CaBA, WFD implementation and Defra Demonstration Test Catchment research programme. Prior research by team members at SOAS also provides access to synthesized lessons of successful catchment management programmes in USA, Australia, Denmark, Germany, Netherlands and UK. Similarly the UK and its CaBA can explicitly learn from Brazilian Water Resources Policy and attempts to develop decentralised and participative water governance. Via existing partnerships there is also the potential to build collaboration between research on catchment management in Brazil, UK and China.